Bournemouth University Higher Education Corporation and Clicka Servicing Company Limited KTP 24_25 R1

To use artificial intelligence (AI) to enhance the moderation and customer assistance of user-generated content on ClickASnap's still image-sharing platform.